Certification for satellite-derived methane emission estimates - a trusted source of climate information

In response to the Paris Agreement, there has been a shift towards using satellite observations to estimate methane emissions, particularly from large plumes at fossil fuel production sites. Methane, a potent greenhouse gas, has contributed approximately 0.5 degrees C to global warming since pre-industrial times. This shift is driven by technological advancements, including the advent of private satellite constellations, and new regulations in the energy sector implemented by international bodies in response to the Global Methane Pledge. Despite advances in satellite technology, the methods for estimating methane emissions and their associated uncertainties-stemming from assumed quantities such as meteorology, surface features that influence atmospheric radiative transfer, and sensor characteristics-often lack transparency. This hinders the reliability of the emissions data products and therefore independent validation is needed to improve their credibility. To address this, I will investigate the sources of uncertainty in satellite-derived methane emission estimates. By applying principles of metrology to the retrieval of greenhouse gas data, I will ensure that all uncertainties are accurately reflected in the final emission data products. This validation process is crucial for certifying that the data products are fit for purpose. Reliable emissions data are essential for informed decision-making and evaluating the effectiveness of climate mitigation strategies, ultimately supporting global efforts to combat climate change.